The University of Salford and Autac Products Limited

To introduce a new product innovation process and transfer and embed the knowledge to enable the design and development of an innovative range of competitive, Smart Foldable Electrical Connectors with Cable Reel variants for the Electric Vehicle market.